Fill-Inova: Enabling flexible and agile highly potent medicines manufacture

Arcinova is an agile contract medicines manufacturing organisation. Our vision is to improve Patient Care through transformational technology and integrated solutions as a trusted partner for our customers delivering therapeutic outcomes. Our Fill-Inova Project will use state of the art robotics and digital manufacturing technologies to improve the production of medicines for bespoke, tailored, patient-centric therapies.